Explaining Actions in Multi-Agent Systems via Counterfactual Reasoning

Financial markets, autonomous vehicles, and social media have at least one thing in common: we can think of them as multi-agent systems (MAS), in which several independent agents must coordinate their actions to reach potentially conflicting goals. Unfortunately, such MAS are not without fault, as market flash crashes, car accidents, and social media echo chambers keenly highlight. A side-effect of automating these complex systems is that more machine autonomy leads to less human understanding, so how can we maintain accountability and transparency for them, when we do not understand what they are doing?

Motivated by this core question, this thesis explores how people - the end users of MAS - explain complex behaviour and how we can generate these explanations automatically with the goal to improve people's understanding. We start from first principles rooted in the philosophy of explanation and cognitive science to study natural explanations from human participants, using the domain of autonomous vehicles. We curate more than 1,300 explanations and 5,200 annotations in the Human Explanations for Autonomous Driving Decisions (HEADD), finding that people most prefer explanations that take ascribe beliefs, desires, and intentions to the agents.

Using the insights from studying how people explain, we formalise what is meant by explaining actions in a MAS, modelled as a partially observable stochastic game (POSG). Subsequently, we integrate the counterfactual theory of causation with simulators of POSGs to present a general algorithm template, whose five subroutines - rollback, simulation, abstraction, inference, and communication - can be adapted to fit any MAS. We present three different instantiations of this algorithm template with different desirable properties, showing that each system's explanations are correct and improve human understanding. We conclude by discussing some remaining major challenges for the field of explainable MAS and suggest ways to gain traction on these problems.